Voucher application

We are looking for a company to help us with the research, testing and feedback during the development and beta phase of our online system. Using research, feedback and user testing will help with the overall quality and direction of the system.